Monsters in the Dark: Supermassive Black Hole Masses and AGN Feedback in the WISDOM Project

The supermassive black holes that lurk in the hearts of galaxies play a key role in shaping their evolution. Understanding the co-evolution of galaxies and black holes, and how this evolution varies in different types of galaxies, is vital to truly understand these enigmatic objects.
This project involves using high-resolution observations to resolve the structure and kinematics of clouds of gas and dust orbiting supermassive black holes in nearby galaxies. The PhD student will join an international team of astronomers, lead from Cardiff, and will use data from the state of the art telescopes (the Atacama Large Millimetre/submillimetre Array, the IRAM-30m, APEX, and the Hubble Space Telescope). She/he will have the opportunity to use this data to estimate supermassive black hole masses, study the structure
of nuclear accretion disks/torii, and/or probe the breakdown of star-formation laws in the regions around black holes.